The Royal Society and Slavery in Jamaica, 1660-1713

The project will use the case of Jamaica to explore links between the Royal Society's production of natural knowledge
and the creation of a slave society. The project will be jointly supervised by Nuala Zahedieh, University of Cambridge and
Keith Moore, the Royal Society. The PhD will investigate the role of the British state and its institutions in promoting the
use of enslaved labour in its overseas territories through an examination of the part played by the Royal Society and its
natural philosophers in the development of early English Jamaica. The prime aim is to strengthen understanding of how
Restoration imperial policy, with enslavement at its centre, shaped the production of new natural and medical knowledge
and how, in turn, science might have enhanced the profitability of Britain's imperial enterprise. The Society's relationship
with Jamaica, the most valuable British colony in the eighteenth century, is little explored and by limiting this study of
science and slavery to its locale a manageable but highly original student project should ensue. This will give context to,
and inform, future Royal Society and Science Museum activity and is timely given rising public consciousness that a
broader assessment of British history is overdue.